Understanding the interaction of biomolecules with fabrics for improved fabric care

Fabric care is a routine part of life. As the environmental impact of fast fashion trends and cleaning products is realised, it is evident that innovative approaches to fabric care are required. This project seeks to develop methodologies that enable the characterisation of how biomolecules interact with fabrics. These methods will in turn be used to facilitate the development of new biomolecule-based formulations designed to extend the life of fabrics and reduce the environmental impact associated with their care.